Real World Studios | Live & Immersive

Real World Studios is one of the foremost music recording and mixing studios in the world, used by a roster of artists including Beyoncé, IDLES, Harry Styles and Tom Jones.

Real World Studios | Live & Immersive will build on our past experience with 3D audio, culminating in an immersive audio broadcast live from the Studio. It will feature UK-based artists, hand-picked to suit the broadcast's three-dimensional immersive nature. The performance will be transmitted in both standard stereo and binaural, allowing listeners to experience both and offer their feedback on preferences.